Filmore Skincare

Filmore Skincare is a new men's skincare brand, utilising ingredients proven to improve the condition of men's skin. A premium product and an aspirational brand, Filmore looks to impact the industry offering a brand that doesn't currently exist, an uncomplicated skincare routine and a level of customer engagement not previously seen.